Social Intelligence towards Human-AI Teambuilding

Visions of the workplace-of-the-future include applications of machine learning and artificial intelligence embedded in nearly every aspect (Brynjolfsson & Mitchell, 2017). This "digital transformation" holds promise to broadly increase effectiveness and efficiency. A challenge to realising this transformation is that the workplace is substantially a human social environment and machines are not intrinsically social. Imbuing machines with social intelligence holds promise to help build human-AI teams and current approaches to teaming one human and one machine appear reasonably staightforward to design. However, if there are more than one human and more than one system that are working together we can see that the complexity of social interactions increases and we need to understand the society of human-AI teams. This research proposes to take a first step in this direction to consider the interaction of triads containing humans and machines.

Our proposed testbed will be concerned with automatic image classification and we choose this since identity and location recognition is a primary work context of our industrial partner Qumodo. Moreover, there are many image classification systems that have recently shown the ability to approach or exceed human performance. There are two scenarios we would like to examine involving human-AI triads and we term them the sharing problem and the consensus problem:

In the sharing problem we examine two humans teamed with the same AI and examine how the human-AI team is influenced by the learning style of the AI, which after initial training can either learn from a single trainer or from multiple trainers. We will examine how trust in the classifier evolves depending upon the presence/absence of another trainer and the accuracy of the other trainer(s). To obtain precise control the "other" trainer(s) could either be actual operators or simulations obtained by parametrically modifying accuracy based on ground truth. Of interest are the questions of when human-AI teams benefit from pooling of human judgment and if pooling can lead to reduced trust.

In the consensus problem we use the scenario of a human manager who must reach a consensus view based on input from a pair of judgments (human-human, human-AI). This consensus will be reached either with or without "explanation" from the two judgments. To make the experiment tractable we will consider the case of a binary decision (e.g. two facial images are of the same person or a different person). Aspects of the design will be taken from a recent paper examining recognition of identity from facial images (Phillips, et al., 2018).

In addition to these experimental studies we also wish to conduct qualitative studies involving surveys or structured interviews in the workplace to ascertain whether the experimental results are consistent or not with people's attitudes towards the scenarios depicted in the experiments.

As industry moves further towards AI automation, this research will have substantial impact on future practices within the workplace. Even as AI performance increases, in most scenarios a human is still required to be in the loop. There has been very little research into what such a human-AI integration/interaction should look like. Therefore this research is of pressing importance across a myriad of different sectors moving towards automation.